Genetics, pathobiology and treatment of age-related hearing loss

The overarching rationale for my research programme is that the integration of human and mouse approaches will lead to a more profound understanding of the genetics underlying hearing loss, which for age-related hearing loss (ARHL) in particular is currently very limited. Moreover, the study and comparison of mouse models will provide essential information regarding the progressive molecular and cellular processes occurring in the mammalian cochlea, something that cannot be determined in humans.
Ultimately, this increased understanding will lay the foundation necessary for developing therapeutic interventions, such as gene, regeneration or small molecule therapies.

Technical abstract
Age-related hearing loss (ARHL) is the most common sensory deficit experienced by the elderly. It is a complex disease that is not fully understood, but the onset and progression is influenced by environmental factors and genetic susceptibility. Moreover, a recent Lancet Commission on Dementia (Livingston et al, 2017) identifies midlife peripheral hearing loss as the highest individual risk factor for dementia, and this is pertinent as ARHL is the most prevalent sensory deficit within the population (affects >30% of individuals older than 55-years). Through the use of mouse models my team and I will: validate the involvement of genes in ARHL causation; identify critical molecular and cellular processes occurring in the aging mammalian ear; determine the pathobiology associated with disease progression, something that is not possible in humans; and, assess the mechanistic links underlying cognitive decline associated with peripheral hearing loss.

In order to elaborate upon the genetics and pathobiology of ARHL my research will use a multi-pronged approach involving both forward- and reverse-genetics approaches:
- Characterization of novel late-onset hearing loss models identified from the Harwell Aging Screen
- Validation and characterization of candidate ARHL genes arising from large-scale, human cohort studies
- Investigation of novel age-related hearing phenodeviant mouse models generated as part of the IMPC programme

Once validated, these genes and their associated molecular pathways will be assessed for their potential to be targeted as a means to ameliorate, or rescue, age-related auditory decline. Together this increased knowledge will lay the foundations necessary for developing therapeutic strategies to ameliorate progressive hearing loss, and potentially reduce dementia incidence.